PULSAR - novel biometrics using facial video and pulse recognition

iProov Is an innovative company in the field of easy-to-use, highly secure user authentication on mobile devices. It uses face verification, combined with various methods to prevent impersonation. As the cost of 3D printing falls, iProov perceives a growing risk from attempts to use 3D printed heads to mount impersonation attacks on its service. It has conceived a new and ambitious approach to the detection and prevention of such attempts, which however is technically demanding and speculative, yet dramatic in its implications if successful. This Feasibility Study explores and assesses this new approach, preparing it for commercial application.